Obesity: exploiting dog genetics to identify novel mechanisms regulating energy homeostasis

Which genes cause obesity and how do they exert their effect? This project aims to capitalise on the unusual genomic architecture of veterinary species to identify novel genes underlying human and canine obesity. Only a fraction of the heritability of human obesity has been identified and it is difficult to prioritise for further study the thousands of small-effect GWAS loci associated with BMI. Obesity is an increasing clinical problem in dogs, and they become overweight subject to similar environmental influences as their owners. Due to selective breeding, genetic trait mapping is more tractable. GWAS for obesity has been shown to be fruitful in the study of Labradors: large effect associations in dogs mapped to syntenic human genes causing common obesity (but overlooked due to small effect size) or severe, early onset obesity. Follow up molecular studies have revealed novel mechanisms regulating energy homeostasis.
A similar dog-to-human approach in collaboration with the genomics team at Wisdom will form the basis of this project, starting with their existing SNP data from >100,000 dogs linked to de-identified veterinary electronic health records. A pilot GWAS has identified novel and mechanistically plausible/interesting genes. This project will involve follow-on genetic and mechanistic studies, with significant potential for identifying novel human obesity genes as well as better understanding canine obesity.